Artificial Intelligence for the identification and management of problematic gambling

Gambling companies, and in particular online gambling sites, collect data on each customer, including personal details, how much people bet, on what, and when, financial information, and the way customers respond to alerts, advertisements and site features. This information is already used by companies to personalise customer’s experience of using a site, and there is evidence this changes individual’s behaviour.
This same information can potentially be used to identify individuals engaging in or at risk of problematic gambling. This can be done either directly by gambling sites (for example, through regulation requiring monitoring of such data) or through individuals giving permission for their data to be independently monitored to flag risky behaviours. Additionally, this information can be used to make treatments more effective for people with problematic gambling behaviours. The same approaches that help gambling platforms to personalise sites to an individual can also help treatments be tailored to be more effective in the same way.
Achieving these objectives is likely to require the use of artificial intelligence tools, an approach which is supported by the recently published 10 Year Health Plan for England. This plan highlights the need to increase use of technology (including artificial intelligence) within the health and care system. It also discusses moving resources from prevention to treatment, which this approach would support.
We will address the potential for the use of acritical intelligence to reduce gambling harms through three research questions:

What is the effectiveness of artificial intelligence-based tools and algorithms for predicting and identifying problematic gambling in adults?

In the current system, which often relies on people self-reporting gambling problems, or identification via friends and relatives, there are often delays before support is available. The use of artificial intelligence tools has the potential to identify individuals sooner and reduce referral delays.
2. What is the effectiveness of artificial intelligence-based tools and interventions for the treatment and management of problematic gambling in adults?
There is already a substantial body of evidence looking at personalisation of psychological treatments for addiction. These techniques aim to increase the effectiveness treatment, by using automation to tailor them to the individual, and may also be applicable to treating problematic gambling.
3. What are the ethical issues and considerations around the use of artificial intelligence-based tools, algorithms and interventions for predicting, identifying, treating and managing problematic gambling in adults
Ethical issues are important to consider in this review. Both artificial intelligence and gambling have substantial ethical aspects to them, which are important to consider alongside the effectiveness of the approaches.
To address these three questions, we will conduct a rapid review looking for studies conducted in people 18 years and over that looks at the use of artificial intelligence for the identification or treatment of problematic gambling, as well as studies that look at ethical issues associated with these aims. This review will follow the recommended methodology of the Cochrane Rapi Reviews Methods Group.
As well as the staff involved in conducting the review, two public representatives will also be included as part of the research team. These representatives will be involved in the design, interpretation and dissemination of the findings, through regular project meetings and engagement with staff undertaking the work.